Cloud Expansion

To provide expert advice on the design and programming of a new IT system. To help establish KPIs at the outset which will inform the evaluation of the system. To also provide advice on its implementation and the monitoring of progress throughout the implementation to ensure it is successfully implemented and realising the targets and outcomes expected. The funding will only be spent on the expert advice required, not for computers or equipment.